Program Music Automated Metadata Collection

In the music industry, the task of collecting and accurately recording metadata at scale can be a complex and time-consuming process. But a new solution is set to change that, offering a comprehensive and user-friendly solution to ensure correct metadata and royalty distribution.

Introducing "Program Music'', cloud software that utilises the latest in AI and machine learning technology. This solution extracts, cleans and merges metadata from multiple sources, databases and APIs, and uses natural language processing to match composers and publishers with their works. A verification process links the collected information to its source to ensure data is trusted. The software is scalable, capable of handling anything from a single album to a full catalogue, making it an efficient solution to a complex problem.

Accurate metadata has become more important than ever to ensure correct royalty distribution. This innovative solution is set to bring significant benefits to the industry, saving time and effort in collecting and recording metadata, and ensuring that the right rights holders receive their due royalties.

It's a game-changer for record labels, distribution companies and other stakeholders. Say goodbye to manual metadata collection and hello to revolutionising the way you collect, save and publish music metadata!